Quantum Sensing of Fuel Cell Degradation: In Situ Detection of Radicals Using Nanodiamond Probes

The operational lifetime of polymer electrolyte membrane fuel cells (PEMFCs) is critically limited by ionomer membrane degradation, predominantly driven by reactive oxygen species (ROS) such as hydroxyl and hydroperoxyl radicals. Although the generation of these species during fuel cell operation has been established, the absence of spatially and temporally resolved detection methods has inhibited a detailed understanding of radical-induced degradation mechanisms.
In this work, a quantum sensing approach based on the spin-dependent optical properties of negatively charged nitrogen-vacancy (NV) centres in nanodiamonds is being developed to enable direct, in situ detection of radical populations within PEMFCs. Nanodiamonds are incorporated into proton-conducting membranes, and a bespoke fuel cell fixture is being designed to permit optical access under operational conditions. By exploiting the sensitivity of NV centres to magnetic noise generated by unpaired electron spins, spatially and temporally resolved radical mapping at the nanoscale is targeted.
Initial studies will focus on the proof-of-concept detection of hydroxyl radicals generated by peroxide decomposition in model membrane systems, followed by in-cell measurements under realistic fuel cell operation. This methodology is expected to provide quantitative insights into radical generation and its correlation with membrane degradation, contributing to the design of more durable PEMFCs.